Personalised Audio Production Tool

The digital audio market, encompassing podcasts, audiobooks, and radio, is experiencing explosive growth. But despite the capabilities of modern "smart" devices, the listening experience is still one-size-fits-all. Personalised audio, where content dynamically adapts to individual listener preferences, has the potential to revolutionise how we experience audio. However, widespread adoption is hindered by the complexity, time, and cost involved in creating personalised experiences.

Our innovative solution is a groundbreaking AI-assisted production tool designed to overcome these barriers. By seamlessly integrating into existing producer workflows, our tool empowers audio creators to turn their original content into personalised audio experiences. Producers will set high-level descriptions and rules, guiding our AI systems to expertly cut and reassemble audio while maintaining a seamless narrative flow. This "human-in-the-loop" approach leverages both human creativity and AI efficiency, allowing producers to focus on the artistry of storytelling while our technology handles the technical complexities of personalisation.

Sonic Baume is uniquely positioned to deliver this solution, with over 15 years of experience in personalised audio research and a strong track record of innovation in audio.